Delivering National and International Impact on Practice for the Cerebra Network

Summary
The Cerebra Network is a cross-institute Network pioneering translational research in children with multiple, complex, and rare neurogenetic conditions (MCRc). Children with MRCc experience poor developmental, health and wellbeing outcomes compared to typically developing peers, including higher rates of behaviours that challenge, sleep problems, poor mental health, and under-recognised autism characteristics. Despite this, understanding and assessment of psychological needs in children with MCRc is often limited, which precludes equal access to appropriate educational support and clinical intervention. Therefore, the Cerebra Network's psychological research focuses on mental health, sleep, autism, and behaviours that challenge as these four key areas have been shown to lead to poorer child/family wellbeing and are a concern for families. The Cerebra Network complements this focus with novel, developmental psychology methods and assessments that are tailored to the unique needs of these under-researched populations. For example, by using accessible research methods including sleep trackers, play-based cognitive assessments, eye tracking and questionnaires to provide evidence about the strengths and challenges for children with MCRc.

The Cerebra Network has a number of existing, successful dissemination platforms to translate their research for stakeholders; however, there is a pressing need to build and accredit new content for these resources to increase reach and impact for professionals. Additionally, the Cerebra Network is keen to expand their reach to families. Therefore, in this fellowship, I will deliver a project which will bridge the gap between the Cerebra Network's research evidence and UK and international clinical and educational practice for these collectively common but individually rare groups. I will work closely with NHS and education professionals and Patient and Participant Involvement (PPI) groups to ensure that all resources meet the needs of key stakeholders.

Through the following objectives, I will translate the Cerebra Network's research and resources to interdisciplinary professionals and family carers nationally and internationally, to support their work with children with MCRc, capitalising on the Cerebra Network's expertise in multi-media dissemination, collaboration with stakeholders, and intersections with policy makers:

Development of two Continuing Professional Development (CPD)-accredited training modules on the Further Inform Neurogenetic Disorders (FIND) website (Work Package 1). FIND is the Cerebra Network's novel dissemination website, reaching professionals and parents/carers globally. FIND offers high-quality research evidence in an engaging format, reaching 44k users in the last year. Over 1300 professionals, across 144 NHS Trusts, have subscribed to FIND to access bespoke psychological measures for MCRc developed by Cerebra Network researchers.
Development of a CPD-accredited Teacher Training Resource (TTR) module on 'Behaviours that Challenge in the Classroom' for education practitioners (Work Package 2). With education practitioners, individuals with MCRc, and their families, the Cerebra Network have co-produced an online, free TTR. It was launched in 2023 and, to date, over 440 individuals (including 157 teachers; 74 family carers; 50 academics) have registered to use the TTR across 17 countries and feedback has been positive.
A novel podcast series translating Cerebra Network research for family carers to help support their lives, wellbeing, and ongoing advocacy for their children with MCRc (Work Package 3). This eight-podcast series will be based on underpinning Cerebra Network research from across all four Cerebra Network universities, and episodes will feature researchers, family carers, early careers researchers, and other professionals. The podcast represents the Cerebra Network's first use of this digital media to extend reach primarily to family carers.